Harnessing Biosyntheiss for Sustainable Food and Health: Production of valuable bioactive molecules by bioengineering natural processes

Technical abstract
The maintenance and extension of healthy lifespans demands the discovery and supply of medicinal products from microbes and plants that keeps pace with an aging population and overcomes numerous global challenges such as the rise in cancers, multidrug-resistant pathogens, emerging viral diseases, and unsustainable agricultural practices.

In WP2 we aim to discover novel therapeutics from microbes and plants, to enhance their production through use of new heterologous expression systems, and to engineer designer molecules that are optimised for specific applications that benefit health and agriculture. Microbes and plants are chemical engineers par excellence and are a rich source of medicines, agrochemicals, and other bioactive molecules. The pathways to these molecules (natural products) have evolved to produce metabolites that fulfil important ecological functions and so represent a chemical space that is tuned to biological activities.

It is estimated that microbes and plants have the potential to produce millions of natural products. However, only a tiny fraction of these pathways has been characterised fully, and the biosynthetic pathways for most natural products are as yet unknown. The availability of large and growing numbers of sequenced genomes (~400,000 microbial and ~1,000 plant genomes) now makes it possible not only to elucidate individual biosynthetic pathways for targeting natural products but also to discover entirely new chemistries using advanced genome mining approaches. However, there remain substantial challenges in relating sequence to function particularly the predominance of convergence in the evolution of specialised metabolism in plants.

The HBio ISP has a critical mass of expertise in biosynthesis that is exceptionally well positioned to realise the biosynthetic potential locked away in the ‘dark matter’ of microbial and plant genomes. We will provide a molecular understanding of biological processes that regulate the diversity, functionality, and the rate of synthesis/accumulation of valuable natural products and understand their interactions with important biological targets. We will explore the specific role macromolecular complexes play in biosynthesis: these are critical to the function and regulation of biosynthesis, but until recently means of discovering and studying them were very limited. The advent of cryo-EM and new advances in cellular imaging open new routes for enhancing and directing the synthesis of valuable molecules by manipulating the responsible biosynthetic complexes. Our aim is to exploit this information to discover and harness bioactive metabolites across plants and microbes.